High Sensitivity, Multispecies Raman Gas Sensing in Hollow Core Fibres

This project aims to develop an ultra-high sensitivity, multispecies Raman-based gas sensor based on novel hollow core fibre technology. This sensor would be suitable for applications such as environmental sensing (e.g. of greenhouse gases) and advanced medical diagnostics (e.g. breath analysis for early and non-invasive disease diagnosis).

Hollow core fibres are an exciting platform for gas-light interactions as they can be filled with the target gas sample to provide a huge interaction length between the confined gas molecules and the guided light. The sensor will detect Raman scattered light from the gas sample contained in the hollow core fibre which will provide a unique spectral fingerprint of the target gas.

This PhD project will involve a wide range of activities, primarily experimental but with some flexibility, depending on the interests of the applicant, and could suit applicants from a physics, engineering or chemistry background.

The successful student will work with experienced researchers, have access to a wide range of equipment and work with external partners to maximise the impact of their work. This project involves working closely with an industrial partner, IS-Instruments, who specialise in Raman instrumentation.